TSE agents in diverse environments: their biochemical and biophysical characteristics, detection and survival

Technical abstract
Detection and measurement of TSE agents depends on infectivity assays in animals, although in some cases measurement of PrPSc can be used as a surrogate. Exposure to harsh environments may alter the biochemical properties of TSE agents and their relationship to PrPSc. The overall aim of this project is to further characterise biochemical properties of TSE agents and PrPSc which may affect their recovery and assay. Sedimentable particles produced after a novel solubilisation treatment of PrPSc will be characterised biochemically and testing their association with TSE infectivity tested. The effect of physicochemical treatments which may alter the biochemical properties of TSE agents will be investigated. Binding to surfaces will be explored.